Medical equipment disinfection with Mini UV Cabinet by Nanoclave Technologies

The decontamination of near patient electronic equipment on hospital wards is currently
expensive, time consuming, environmentally unacceptable and lacks efficacy.
Decontamination is usually manual, by conventional cleaning and disinfecting with chemicals
and wipes and cleaning staff struggle to effectively decontaminate these complex shaped
sensitive electronic devices.
As complex electronic equipment becomes ever more prevalent on hospital wards, there is an
urgent need for an effective automated decontamination method. Without this, these high
touch point surfaces will continue to aid the spread of infection.
Nanoclave is an SME established to commercialise the use of short wavelength high-energy
ultraviolet light for pathogen decontamination. We have developed the concept of a UVc
decontamination cabinet for processing portable medical equipment which promises to reduce
the time it takes to decontaminate such objects and improve patient safety.
The key advantages of the technology are:
• Up to 5 times quicker than existing best methods such as manual cleaning
• Repeatable and validated process with feedback and cycle logging
• Reduction in hospital acquired infections and death